Increasing user engagement in social chatbots through reinforcement learning

The aim of this thesis is to show how user engagement with social chatbots can be enhanced through reinforcement learning. Keywords: natural language processing, natural language generation, reinforcement learning, multi-turn dialogue